DutyCell: Duty Cycle Optimisation at the Cell Level for Improved Battery Efficiency

Improving battery charge and discharge performance is a key area of battery development. Many charging strategies have been proposed and evaluated, extending beyond the standard CC-CV (Constant Current -- Constant Voltage) profile and adding a range of pulsed charging profiles including relaxation periods and discharge phases. These charging strategies have been shown to improve battery performance but require charge points that can tailor the charging strategy to the battery, in addition the updated charging profiles are applied at the module or pack level, subjecting all cells to the same charging profile.

This project will move the battery charging algorithms to the battery itself by using a patented 'flexible busbar' to implement the flexible charging profiles internal to the battery, dynamically varying the charge to each cell. This allows the battery to be charged by a conventional charger whilst the charge profile to each cell can be modified.

The project will deliver a prototype battery with integrated pulsed charging to demonstrate the feasibility of this approach.